Topological phases and directional amplification in multimode optomechanical systems.

Recent experimental advances in the field of cavity optomechanics have led to the exciting possibility of realizing optomechanical arrays. In this project, we intend to explore novel topological phases in multimode optomechanical settings. In particular, we will focus on the situation where dissipation induces a non-trivial band topology. We will investigate directional (non-reciprocal) optical and mechanical edge-state amplification, as well as the impact of topology on quantum resources, such as multimode entanglement.